Photoexcitations in molecular semiconductors

Peter Budden will study the time evolution of photoexcited electronic states in molecular semiconductors, using transient optical spectroscopy with sub-picosecond time resolution. In particular, Peter will study the process of the splitting of the initial spin singlet excited state into a pair of spin triplet excitons in model materials and nanostructures for which the triplet exciton lies close to one half of the singlet exciton energy.